Adaptive AI Flight Controller for Improved Flight Characteristics

**Problem**

Modern digital fly-by-wire control systems are designed around the aerodynamics and mass properties of each aircraft. Such systems are not robust to variations of those properties (e.g., failure mode or mass distribution of flexible wings). When faced with large deviations, the performance of the flight control system degrades significantly, necessitating human intervention and impacting safety. This is a barrier to both modular/flexible next-gen designs and path-to-autonomy.

**Solution**

Artificial intelligence (AI) systems have a role to play in making flight control systems safer, more robust and cost effective.

The project will use low-cost drone platforms as a cost-effective and risk-managed stepping stone towards complex civil flight operations. Through a combination of simulated and targeted physical flight tests we will develop an adaptive neural flight controller for forward-flight and vertical take-off and landing (VTOL) configurations, with hardware validation focused on fixed-wing forward flight and VTOL hover, and simulation-based validation used for more complex hybrid forward-flight and transition-flight regimes, and demonstrate how adaptive AI opens up unprecedented design possibilities for next-gen aviation.

**Partner Expertise**

* Luffy AI is an SME developing ultra-robust, neuroplastic control networks capable of dynamically adapting to changes and disturbances.
* The University of Southampton has a world-leading aerospace engineering research group and has been researching AI techniques for flight control, in particular domain randomisation techniques for Deep RL algorithms.

**Outcome**

The research contributions from both sides will be integrated to produce a neuroplastic AI flight controller trained with state-of-the-art domain randomisation. Model aircraft will be physically flown, where appropriate, to confirm flight performance, complemented by high-fidelity simulation for flight regimes that are not validated in hardware within this project. The AI flight control technology resulting from this project will provide benefits in terms of development efficiency, fault tolerance and robustness to turbulence in current aircraft designs, as well as being a key enabler for the stability and control of next-gen aircraft, including advanced air mobility vehicles, modular bodies, highly flexible/morphing wings and distributed actuation.